The University of Sheffield and TheLogically Limited

To develop Artificial Intelligence and computer vision based capabilities to detect and localise false and manipulated image and video media content on web pages, social networks and messaging platforms.